Advancing 3D Organoid Imaging: A Novel 3-Photon Excitation FLIM Approach

Our multidisciplinary team, positioned at the nexus of advanced microscopy, optical design, Fluorescence Lifetime Imaging Microscopy (FLIM), adaptive optics, sensor technology, and biological research, aims to usher in a new era of biological imaging. As we integrate three-photon microscopy with FLIM, our goal is to provide an unparalleled depth of understanding into 3D cell cultures. This effort is crucial for shedding light on physiological interactions, key developmental processes, and the intricate mechanisms underlying disease progression.

While 2D monolayer cell cultures have historically been the primary tool for understanding cellular processes, they offer only a limited perspective. These flat cultures often miss out on capturing the depth and complexity of cellular interactions found within living organisms. Recognizing these limitations, there has been a growing emphasis on the use of 3D cell cultures. These cultures more accurately mimic in vivo conditions, replicating authentic cellular interactions, structures, and behaviours that are central to understanding live developmental stages.

Two-photon excitation (2PE) microscopy, despite its transformative contributions to cellular imaging, has faced challenges, notably its penetration depth in complex biological media. To address this, our team is leveraging three-photon excitation microscopy (3PE) with novel laser sources in tandem with high-speed fluorescence lifetime imaging (utilising the innovative 1D FLIM SPAD array sensor). This combination promises faster acquisition speeds and enhanced functional imaging capabilities, paving the way for high-throughput biological investigations. By incorporating advanced holography and temporal focusing techniques, we aim to optimize photon generation and maintain precise alignment on the detector array. This ensures that we can delve deeper into biological samples, capturing details previously out of reach.

In collaboration with life scientists at King's College London, we plan to showcase the potential of our technology across various biological research areas. We are particularly keen to explore cellular dynamics in 3D cultures and probe the biochemical intricacies of developmental biology. At King's College London's Comprehensive Cancer Centre, our team has access to top-tier imaging infrastructure. This environment, combined with our collaborative and innovative spirit, places us in a strong position to further the field of biological imaging. As we push forward, we are committed to bridging the gap between traditional 2D models and in-depth in vivo studies, driving new revelations in cellular behaviour, developmental biology, and beyond.